Development of a Novel Flow Field Augmentation Technique to Improve the Patency of Distal Graft Anastomosis

Arterial bypass graft operations are frequently carried out to treat narrowed arteries by directly creating a detour, or bypass, around a section of the artery that is blocked. A graft can be a portion of the patient's healthier veins or arteries or a synthetic tube that the surgeon connects above and below a blockage to allow blood to pass through it and around the blockage. Bypass grafting is a common technique to treat Coronary Artery and Peripheral Vascular Diseases. Synthetic grafts are also used to create an 'access point' for patients with diabetes or renal diseases who need haemodialysis treatment. One of the main concerns with using both natural and synthetic grafts is their failure due to thickening of the arterial walls (known as intimal hyperplasia), especially around the surgical connection between the grafts and veins/arteries. It is now widely accepted that haemodynamic factors (i.e. fluid dynamics of the blood) play an important role in the failure or success of the grafts.
Therefore, the overall aim of the present project is to improve the patency of these grafts through developing a novel and optimised flow field augmentation device. This project seeks to design a novel vascular device which induces spiral flow in grafts, especially near the junctions. This work is motivated by the research which has shown that the spiral flow (which is caused by the rotational compressive pumping of the heart) is a natural phenomenon in the arterial system and helps to remove unfavourable flow environment such as turbulence, stagnation and oscillatory shear stress, which are the main causes of intimal hyperplasia at graft junctions. In order to fully understand the haemodynamic effects of the spiral flow and to obtain an optimum graft design, Computational Fluid Dynamics (CFD) technique is used as a modelling and simulation tool to run several numerical tests which can be conducted in a cost-effective manner. Once the role of the spiral flow in grafts was determined, shape optimisation analysis will be carried out to search for an optimal configuration for a novel vascular prosthesis design. Further analysis will be carried out to turn this idea into a viable prosthetic design. If successful, this design could significantly enhance the health and quality of life of patients requiring bypass grafts or haemodialysis including people suffering from heart and circulatory diseases and diabetes.

Potential impact
The ultimate aim of the proposed multidisciplinary research is to enhance the health and well-being of patients with vascular grafts through developing novel and optimum vascular prostheses using advanced computational methods. The project will potentially have a global impact and a wide range of beneficiaries including hospitals and the healthcare system, medical practitioners and therapeutic technology industry.

The impact of the proposed project can be measured in the following four main areas:

Society: The findings of the project will improve the longevity of vascular grafts, consequently enhancing the health and quality of life of patients requiring bypass grafts or haemodialysis including people suffering from heart and circulatory diseases and diabetes. This is particularly important to UK society since: 1) Cardiovascular diseases account for more than a quarter of all deaths in the UK, and 2) the UK is facing a rapid rise in the incidence of diabetes mellitus and the need for haemodialysis.

Economy: As a result of improving the clinical outcome and patient experience, far fewer people will require additional revascularisation procedures and further treatments. This leads to a reduction in the cost of both surgery and convalescence and reduces the burden and strain on UK's hospitals and healthcare systems. From a commercial point of view, the proposed research will result in development of new products and viable vascular prostheses which in turn will lead to the growth of existing companies, the formation of new or spin-out businesses and creating new highly-skilled jobs.

Knowledge: During the course of this project, a detailed computational methodology will be developed which is capable of simulating the blood flow with realistic physical and numerical conditions. In addition, an optimisation technique based on Computational Fluid Dynamics (CFD) will be developed in order to acquire the optimum prosthetic configuration. The findings from this research, which will be disseminated in leading scientific journals, will significantly benefit the researchers interested in accurately simulating the blood flow in other surgical and anatomic configurations as well as designing and optimising other healthcare technologies.

People: This project will help to train and deliver highly-skilled researchers in a significant and emerging area of multidisciplinary research who will play a crucial role in knowledge transfer and exchange in society. The findings from this research will also be disseminated through different channels including a website (www.CFDtm.org) where non-academic communities and the general public are able to freely access the latest developments from this research. Outputs will also be used in the university's outreach activities such as open days and visits to schools where the next generation of scientists and engineers could be encouraged to pursue their career in multidisciplinary subjects.
The impact activities planned for the proposed project are described in 'Pathways to Impact' statement.